Renewable hydrogen production to transition to clean cooking

The project aims to develop technical and business models and processes that will enable hydrogen produced from renewable energy to be utilised for cooking. Still around 3 billion people cook with biomass. There are a number of way cooking can be modernised, for example with electric cooking. This is already being investigated. In addition, gas can be used. This could be fossil gas, which is finite or from renewable sources such as gasification or anaerobic digestion of biomass. Indeed, the latter is already widely used in China and India for cooking. Another approach could be to generate hydrogen as a cooking fuel from renewable sources. Much of the need to transition is in low latitude countries with high solar insolation. This has advantages to make use of peak solar radiation for the electrolysis of water and then store the hydrogen for use in cooking in the evening. This process is understood; however, the system needs not just the right technology, it also needs the development of the right business model, human capacity and social acceptance to bring about the transformation of traditional cooking practices. Therefore, there is a considerable gap that this research could start to fill. This project will be led by Loughborough University, Centre for Renewable Energy Systems Technology (CREST). The student will be closely working with Africa Power Ltd (through regular interactions with Dr Alastair Livesey, Africa Power Ltd) and there are possibilities to arrange the project team to visit to see the local facilities and fields in developing countries.

Potential impact
The RI self-assessment of an individual's research projects will mean that the cohort have a high degree of understanding of the potential beneficial impact from their research on the economy, society and the environment. This then places the cohort as the best ambassadors for the CDT, hence most pathways to impact are through the students, facilitated by the CDT.

Industrial impact of this CDT is in working closely together with key industry players across the hydrogen sector, including through co-supervision, mentoring of doctoral students and industry involvement in CDT events. Our industrial stakeholders include those working on hydrogen production (ITM Power, Hydrogen Green Power, Pure Energy) and distribution (Northern Gas, Cadent), storage (Luxfer, Haydale, Far UK), safety (HSL, Shell, ITM Power), low carbon transport (Ulemco, Arcola Energy), heat and power (Bosch, Northern Gas).

Policy impact of the CDT research and other activities will occur through cohort interactions with local authorities (Nottingham City Council) and LEPs (LLEP, D2N2) through the CDT workshops and conference. A CDT in Parliament day will be facilitated by UKHFCA (who have experience in lobbying the government on behalf of their members) and enable the cohort to visit the Parliamentary Office for Science and Technology (POST), BEIS and to meet with local MPs. Through understanding the importance of evidence gathering by Government Departments and the role this has in informing policy, the cohort will be encouraged to take the initiative in submitting evidence to any relevant requests for evidence from POST.

Public impact will be achieved through developing knowledge-supported interest of public in renewable energy in particular the role of hydrogen systems and infrastructure. Special attention will be paid to demonstration of safety solutions to prove that hydrogen is not more or less dangerous compared to other fuels when it is dealt with professionally and systems are engineered properly. The public, who are ultimate beneficiaries of hydrogen technologies, will be engaged through different communication channels and the CDT activities to be aware of our work. We will communicate important conclusions of the CDT research at regional, national, and international events as appropriate.

Socio-economic impact. There are significant socio-economic opportunities, including employment, for hydrogen technologies as the UK moves to low carbon transport, heat and power supply. For the UK to have the opportunity to take an international lead in hydrogen sector we need future innovation leaders. The CDT supported by partners we will create conditions for and exploit the opportunities to maximise socio-economic impact.

Students will be expected in years 3 and 4 to undertake a research visit to an industry partner and/or to undertake a knowledge transfer secondment. It is expected these visits (supported by the CDT) will be a significant benefit to the student's research project through access to industry expertise, exploring the potential impact of their research and will also be a valuable networking experience.